Two eyes are better than one - understanding eye number control in the amniote embryo

The investigation of eye development and its genetic regulation offers an intriguing line of inquiry for scientists, given the significance of the eyes as our principal sense organ. This subject is important because it goes beyond simple anatomy to explore the complex mechanisms that govern the development of the eye and the possible outcomes when these mechanisms malfunction. As in the past my project focused on ploidy I find this topic very intriguing
1. Gateway to the World: Our eyes are the portal through which we see and understand the environment that surrounds us. The importance of comprehending the genetic foundations of eye development is highlighted by the significant influence congenital abnormalities have on juvenile blindness. These deformities have long-term effects that directly impact a person's ability to develop personally in addition to impairing visual perception.
2. Deciphering Genetic Mysteries: Early embryonic development abnormalities in genes controlling eye structure are the most well-known causes of juvenile blindness. Still, a significant portion of instances are unaccounted for, underscoring the need to expand our knowledge of the genetic mechanisms governing the development of the eyes. This endeavor could lead to the discovery of new genetic insights in addition to filling up the existing knowledge gaps.
3. Fascinating Diversity: The range of eye counts found in the animal kingdom-from eight for spiders to 200 for scallops-highlights the remarkable diversity of visual systems. Investigating the regulation of eye number in amniote embryos-which include reptiles, birds, and mammals-offers a singular chance to decipher the evolutionary and developmental elements underlying this variety. Selected as a model organism, the chick provides an invaluable view into these complex processes.
4. Skill Development and Interdisciplinary Approach: I can get practical knowledge in developmental biology, molecular biology, and multi-omic biology by participating in this research project. The toolset is enhanced by rigorous instruction in quantitative analytical techniques and the chance to explore computational biology, including bioinformatics and coding. Computer modeling provides another level of intricacy and develops a comprehensive skill set that is in line with the multidisciplinary character of modern biological research. On a personal note i am very interested in bioinformatics and coding and believe to be an invaluable asset in modern biology.
To sum up, the attraction of this scientific subject is its ability to solve the puzzles surrounding eye development, ranging from genetic controls to the astounding variation seen among species. In addition to adding to fundamental knowledge, the initiative offers a comprehensive educational experience by fusing computational abilities with wet lab practices, all within the context of a collaborative and expanding research network.